Application for manufacturing Karkli

We are a new and innovative snack company. Recreating age old, traditional recipes from around the world, with healthy, natural ingredients that will wow your taste buds. All the while maintaining our high ethical standards by supporting our suppliers and being completely honest about our business to bring happiness to your taste buds one person at a time.